Cambridge Community Heritage Phase Two

This project will enable the Cambridge Community Heritage team at the University of Cambridge to provide academic support, advice, training and assistance to 24 community groups running heritage-related community projects funded by HLF as part of their 'All Our Stories' programme in 2013. Thousands of people are likely to be involved in these projects in varying capacities, and this proposal will enable the University of Cambridge to impact on the lives and activities of large numbers of people, most of whom have little or no previous experience of carrying out community heritage projects, or of carrying out research (with or without university support).

Cambridge Community Heritage (CCH) helped 25 community groups bid to HLF in summer 2012, providing tailored, individual advice and encouragement. 22 of these were successful (an 88% success rate, compared to a national success rate of c. 50%). and the effective support provided CCH is considered to be a major factor in such a high success rate. This proposal for Phase 2 'Follow-up' funding aims to build on the Phase 1 success of CCH and the community groups by enabling CCH to provide ongoing intelligently targeted support to 24 community groups who have requested this from CCH during the delivery phase of their project. The support needs of these groups have been explicitly assessed and identified in consultation with these groups, modes and means for delivering this support have been devised and are detailed in the Case for Support.

In summary, the funds bid for here will enable a team of nine post-doctoral researchers be based at the University of Cambridge to be tasked with supporting the community groups and their projects in 2013. Each group will be linked to a named researcher, with whom they will in most cases already be familiar from Phase 1 of the Cambridge Community Heritage project. The researchers will provide help, advice and support in response to specific enquiries from their groups via phone and e-mail, will also provide some on-site or in-person support to project activities, and will contribute to workshops on specific subjects such as oral history. Researchers will be able to consult with other members of the CCH team, and more widely within the University if this is needed. Researchers will also take responsibility for monitoring the progress of their community projects, of developing close and effective working relationships with groups which will maximise the potential for future research-driven collaborations, and of advising re the collection of feedback from community participants.

All groups and researchers will be able to ask the CCH PI for advice and support if needed, and to make use of a wiki-based website managed and monitored by the CCH project, which will enable members to contribute and share their activities, experiences, enquiries and advice, with the aim of enhancing the sense of wider engagement with different projects and communities amongst community groups and researchers.

An end-of-year workshop will be held in Cambridge for researchers and community group representatives to review experiences and discuss possible future research collaborations. Feedback will be collected from as many participants as possible, in consultation with community groups, to allow impact to be assessed in the short term and in the longer term, to provide data for research into the value of community heritage projects to communities.

The CCH Phase 2 project in 2013 will be run by PI Dr Carenza Lewis, University of Cambridge Department of Archaeology and Director of Access Cambridge Archaeology, who was PI for CCH Phase 1. With appropriate administrative support, Dr Lewis will oversee and facilitate effective collaboration between the large number of project partners (researchers, community groups, university partners and the public), will monitor project progress and ensure project aims are delivered on time and within budget.

Potential impact
Large numbers of the public and institutions involved in running or taking part in 'All Our Stories' community heritage project funded by the HLF All Our Stories programme will benefit in a wide range of ways from the CCH project, as will the communties hosting the projects.

Within local communities, beneficiaries will include (i) community group members; (ii) those running the community projects; (iii) people taking part in and making an active contribution to the substance of the project (eg as interviewees, volunteers, performers, etc); (iv) 'casual engagers' with the project (eg visitors to excavations, viewers of exhibitions, attendees at performances, visitors to websites etc). (v) museums and other local heritage centres (vi) Local shops, businesses and service industries.

People of all ages and backgrounds will be involved in researching their heritage and communicating their discoveries, including primary and secondary school children, adults, families, retired people and people with special needs, from a wide range of rural, urban and transient communities. The University of Cambridge involvement will be an added spur to interest, and provide an opportunity to raise academic aspirations amongst people of all ages.

Members of groups i-iv will benefit from enhanced knowledge and understanding of the heritage which is the subject of the project; enhanced appreciation and care for the project heritage; enhanced sense of connection with the project heritage; enhanced knowledge and understanding of wider heritage related to the project; enhanced appreciation and care for aspects of wider heritage; enhanced sense of connection with wider heritage; better knowledge, appreciation and sense of connection with the University of Cambridge.

Positive impacts on health are anticipated as participants will in many cases be engaged in physical activity, while emotional well-being will be positively impacted amongst participants by sharing in group activities within and beyond their local communities. Communities will be benefited by enhanced community cohesion engendered by public endeavours shared within between diverse participating individuals and sectors.

Public and private institutions such as museums and local archives will benefit from increased use of their resources. Small businesses such as local shops will benefit during community activities and events from increased footfall as participants buy materials, meals etc locally, and in providing services supporting the delivery of projects, such as printing leaflets, manufacturing signboards etc. Community centres village halls etc are likely to see increased use.

Where new resources such as heritage trails and visitor centres are being created, such increased use is likely to endure beyond the end of the project. Likewise, skills, knowledge, interests and enhanced community cohesion is likely to represent a legacy which will outlive the project.

The outcomes of the project are likely to be of interest to the heritage industry (local, regional, national and possibly internationally; public engagement teams in universities/local government; and local and national community cohesion teams/policy units.